University of Aberdeen And Balmoral Sectional Tanks Limited

To work with the supply chain to develop novel structural and sealing components suitable for use in containing a range of aggressive chemicals.